Kingston University London and Equas Limited

To apply legal compliance methodology used for large multinational companies, to develop a legal compliance software tool for smaller businesses operating in the united Arab Emirates